Exploring gender and intersectionality in the UK legal academy: Are women legal academics disadvantaged? Background and rationale

Exploring gender and intersectionality in the UK legal academy: Are women legal academics disadvantaged? Background and rationale